Smart Integration of Waste and Renewable Energy for Sustainable Heat Upgrade in the Industry

SUSHEAT develops and validates, up to TRL 5, 3 novel enabling technologies: high-temperature heat pump (HT-HP), Phase Change Material (PCM) bio-inspired Thermal Energy Storage (TES) system, and Control & Integration Twin (CIT) system; for heat upgrade in top-level labs. It will attain an efficient heat upgrade up to 150-250 °C thanks to the use the innovative Stirling-based HT-HP, working with hellium and enlarging the industrial exploitability of heat upgrade systems, reaching a COP up to 2.8 for temperature ratios of 1.2. The integration of innovative TES will ensure a reliable, flexible, and customizable heat delivery with full decoupling from any waste heat recovery and renewables availability. Moreover, its CIT will provide user-friendly tools and a digital twin for the control system and advising industrial stakeholders, based on smart decision-making algorithms. SUSHEAT will bring an effective self-assessment of the most suited heat upgrade system integration including not only its key enabling components but, beyond, also leveraging on off the-self RES-based units, particularly solar thermal collectors even enlarging the feasibility of Concentrating Solar Power systems that can extend its operation working at low temperature. Two case-studies are replicated for validation at TRL5, and 4 additional cases are analysed in-depth to cover other sectors as Pulp & Paper, Beverages, Petrochemical, Textile & leather and basic metals. By developing industry-focused self-assessment tools, and directly engaging different industrial stakeholders, SUSHEAT will contribute to identify the target industrial processes and sites which would benefit from the concept, rising awareness of various heat upgrade benefits within the industry and providing solutions to maximize the industrial efficiency while contributing to the sector’s decarbonization, reducing the GHG emissions up to 145 gCO2/kWh (excluding solar contribution and based on EU 2020 intensity and the use NG). EU 2020 intensity and the use NG).